Support for increased capacity to facilitate enhanced stable isotope resolved investigations of human metabolism in the biosciences'

We have known for some time that our by changing the metabolism of the cells in our bodies, diet can directly influence how all of our organs work, and in doing so, affects our long-term health. We also know that the environment that we live in and the stimuli we are exposed to alters our metabolism. Indeed, we have made huge strides recently in characterising how our metabolism can change, as well as whether measurements of the levels of metabolites in our blood or cells can help clinicians make decisions on our health. However, many of the fine details of how exactly our metabolism changes and what this means for our health are unknown. To do this, we trace how nutrients are used in our bodies by enriching them in a naturally-occurring 'heavy' form of carbon or nitrogen, and then following them into different metabolites within cells. This allows us to determine which pathways the nutrients take, and whether changes in this are associated with different diet, age, or even temperature. The equipment that we are requesting in this proposal allows us to detect changes in specific metabolic pathways through identifying alterations in the incorporation of these heavy forms of carbon and nitrogen with very high sensitivity. As it is a very specialised research method, we interact with groups around the UK to support their studies of metabolism in diverse areas of biology, forming a highly collaborative network that benefits research throughout the UK.

Technical abstract
The metabolic network of a living system is a reflection of its health, and can be predictive of how this may change in the future. Since the investment the National Phenome Centre and Phenome Centre Birmingham in 2012 and 2015, respectively, the UK has been perfectly positioned to take a global lead in profiling the metabolome associated with human health and disease. Indeed, studies of how the metabolites within a system vary in different conditions have provided important information to direct focused, mechanistic investigations into interplay between metabolism and long-term human health. However, the UK lacks the capacity to support the increasing interest in hypothesis-driven stable isotope-resolved studies of human metabolism, requiring investment in additional technology platforms and software development. The Metabolic Tracer Analysis Core (MTAC) at the University of Birmingham (UoB) is perfectly placed to take a leading role in supporting the further development of stable isotope resolved metabolic research - we not only perform many of these analyses, but have also developed innovative software to do so. However, MTAC has a current gap in its analytical capabilities that do not allow us to provide a holistic analytical service to our collaborators. The purchase of a liquid chromatography triple-quadrupole mass spectrometer would significantly increase the number of metabolites within the metabolic network we could study, allowing us to better support metabolic research within UoB, as well as collaborative projects throughout the UK.

Potential impact
Along with the academic beneficiaries described above, and the publication outputs that will directly arise from the research that will be supported by the liquid chromatography triple-quadrupole mass spectrometry, there are other stakeholders of this proposal;

Short-term impact
1. PhD students
PhD students across the Universities of Birmingham, Warwick, Nottingham and Leicester all currently benefit from workshops organised by the Metabolic Tracer Analysis Core (MTAC) in collaboration with the Phenome Centre Birmingham, describing how to design, run and analyse 'omic' and stable isotope-resolved metabolic studies. This additional training has received fantastic feedback from the students, who feel that they can use these technology platforms as a result, if their project would benefit from it.
2. Industry
This will occur through both direct interaction with researchers at the biannual MTAC research meetings, and as outcomes of specific research projects. We will invite instrument manufacturers as well as the major company responsible for producing stable isotope-enriched metabolites and gases to our research meetings to interact with MTAC and their collaborators. Software development that will go alongside the research (through Ludwig), will benefit the instrument manufacturers; we will maintain an open dialogue to help improve their ability to do automated analysis of stable isotope enrichment into cellular metabolites, which isn't possible in many cases.

Long-term impact
1. Patient groups
Some of the projects involve the use of patient samples, and are aimed at directly elucidating both normal function, and pathological metabolism. Results from these studies, as outlined in the pathways to impact, may in the longer-term future directly benefit these patient groups through novel interventions that preserve long-term health, or facilitate a longer, healthy life (patients with inherited metabolic disorders)
2. Diverse stakeholder groups in which PhD students interact upon successfully achieving their PhD
Upon graduation 50% of PhD students go onto careers beyond academia. These students will have been exposed to workshops on aspects of metabolic research in the biosciences, and will take this knowledge with them into their diverse careers, such as journal editing, pharma industry, government policy, charity sector working and university research administration. In many of these careers, this awareness they have built up will benefit the metabolic field within the academic community.